UK APAP Network

Plasmas permeate our Universe, being present in stellar atmospheres, interstellar gas
clouds in galaxies, planetary nebulae, supernova remnants, black hole accretion disks, and so on.
Spectroscopy of all these objects has shown a richness of information, in particular in the spectral
lines that are emitted by the ions that are present in the plasmas.
In recent years, an overwhelming amount of XUV spectroscopic data have been obtained from the satellite missions
such as SOHO, Hinode, STEREO, SDO (solar) and Chandra, XMM-Newton, HST, FUSE (non-solar).
The state of matter in each object --- the distribution of temperature and density, chemical composition,
flow velocities --- can be determined through diagnostic analysis of spectral data in which models,
incorporating the full physics of the object, confront the observations.
This information is fundamental for our understanding of the origin and evolution of the Universe.

Collisions of electrons and photons with atoms, ions and molecules play a fundamental role in
characterizing astrophysical plasmas, and it is therefore necessary that accurate atomic data are calculated.
It might be surprising, but a large fraction of the spectra produced by ions is still unexplored.
Large discrepancies between observations and theory are also still present.
In recent years, we have shown the need to perform accurate calculations of electron-ion
collisions for individual ions, in order to solve the large, long-standing discrepancies between observed
and calculated line intensities in collisional (astrophysical and laboratory) plasmas.

We propose a series of calculations which will enable us to interpret spectral data from these satellites
which will further our understanding of the solar corona, stellar atmospheres, supernova remnants, nebulae and stars.
With this proposal, we aim to strengthen the collaboration between experimental, observational and
theoretical research. Our work will also impact upon the magnetic fusion program and its quest for a
safe, reliable and environmentally friendly energy source.

Potential impact
The International effort to develop magnetic fusion as a safe, reliable and environmentally
friendly source of energy will be a key beneficiary of this work. Magnetic fusion laboratories
around the world (including JET/Culham in the UK) and especially the flagship ITER program at
Cadarache in France, make use of spectroscopic diagnostics to maximize their control of the plasma.
The atomic data that we produce will be incorporated into the main fusion modelling package (ADAS) used by
these laboratories. ADAS was and is developed and maintained by researchers at the University of
Strathclyde.